Future Fibres Networking Grant

The vision of the Future Fibres Network+ (FFN+) is to embed environmental sciences at the heart of fashion, wider apparel, and textile sectors, in order to establish systematic, circular and sustainable principles as the norm, and build a critical mass of transdisciplinary expertise, and methodologies. A key objective is to counter the current siloed disciplinary approach that exacerbates the complexity of the environmental challenge. The FFN+ consortium is uniquely placed to address this issue, operating across established networks of expertise spanning environment+design+STEM+humanities capability across academic, industry, public and private organisations, communities and networks. We are an inclusive and supportive network that will provide the scientific evidence base critically needed to ensure a circular and sustainable future for the fashion and textiles industry in the UK.